Technology Readiness Self-Assessment Dashboard

We use capability-based analytics to evaluate the investability of disruptive technologies. We offer diagnostics and validation of technology maturity that investors trust through an initial self-assessment for startups, which we then validate using submitted evidence and findings of an on-site audit, to generate a comprehensive technology readiness for investment report, based on our previous research (previously funded by an £350k Grant by Innovate UK).

We therefore minimise the risk when making investments into disruptive technology ideas for investors and startup support ecosystems such as incubators and accelerators. This project will allow startups to monitor their growth and implementation of actionable, high growth strategies through the cloud-based performance dashboard which we have designed. Our performance dashboard enables entrepreneurs to focus their attention on key performance indicators for better business planning, goal achievement, and accelerating sustainable growth. The performance dashboard will provide two main unique selling points:

For startups:

Our performance dashboard helps decompose your strategic goals into manageable high growth targets and to develop the relevant technology features crucial to secure investment. We know at what technology maturity level investors enter and exit, and we will help entrepreneurs to get to that level to grow into a profitable enterprise.

For investors:

Based on our capability-based analytics we can predict how much investment is needed at each technology maturity level and how long it takes to achieve the required maturity for exiting at a desired return. We cannot completely de-risk investments. However, we can offer full transparency of the maturity progression of technologies and robust scientific methods to minimise the risk in making investment decisions.